Strengthening Evidence-Based Policy Practice for Sustainable Food Systems under the EU-AU Partnership

Food and nutrition security and sustainable agriculture (FNSSA) are among the critical development concerns in Africa. FNSSA is among the policy priorities in many African countries and at the center of the AU/EU international development agenda. FNSSA was the priority R&I area in the AU-EU High Level Policy Dialogue on Science, Technology, and Innovation. This was further substantiated by the establishment of the Pan-African Network for Economic Analysis of Policies (PANAP). StEPPFoS thus, aims contribute to the FNSSA 10-year roadmap and the global transition towards sustainable food systems through the implementation of activities that link PANAP to the FNSSA partnership. Specific objectives are (1) to improved capacities of stakeholders (2) to enhanced science-policy interface (3) to improve strategies that promote scientific support within policy development (4) to expand and strengthen the PANAP Network. StEPPFoS will be implemented through its 8 work-packages (WPs) over a period of 48 months. Capacity building, stakeholder engagements, participatory monitoring, evaluation, and learning are the main methods to be used to deliver StEPPFoS objectives whiles adhering to open science principles and effective data management practices. The consortium is well positioned to deliver these objectives as it draws on the expertise and experiences of its partners drawn from both Europe and Africa credible academic, research, and policy institutions.